The University of Nottingham And Cummins Generator Technologies Limited

To develop and implement sensorless control methodologies to enable innovative motor generator concept for hybrid vehicles to operate without motion sensors.